End-User Testing of a Novel Perfusion Bioreactor for Scalable Biomanufacturing of Cell Therapies

Allogeneic cell therapies - where a single donor-derived cell line is used to treat many patients - represent a transformative opportunity in modern medicine to address a wide range of conditions from cancer to neurological disorders. These therapies are often based on growing ('expanding') induced pluripotent stem cells (iPSCs) and then transforming ('differentiating') them into functional cell types to treat diseases. High manufacturing costs and process inefficiencies mean treatments cost between £100,000-£500,000 per dose, limiting patient access and making widespread adoption financially unviable.

A critical manufacturing bottleneck lies in the bioreactor: the vessel used to grow and multiply therapeutic cells. Most commercial bioreactors, such as stirred-tank reactors (STRs), were originally designed for robust suspension cell lines used in antibody or vaccine production - not fragile, adherent iPSCs and their derivatives. These conventional systems mix all inputs (cells/oxygen/pH regulators and nutrients) in a single chamber, which exposes cells to mechanical stress, inconsistent conditions, and waste build-up. These limitations significantly reduce cell yield, quality, and scalability, and increase costs.

This project brings together three UK SMEs; SterlingBioMachines, Plasticell, and Rinri Therapeutics, to demonstrate a novel solution to scalable cell-based manufacturing. Sterling has developed a first-of-its-kind modular bioreactor that separates media conditioning from the cell environment. This allows for continuous, low-stress perfusion and fine-tuned control of temperature, pH, and oxygen, creating ideal conditions for sensitive stem cells.

During this project, Sterling's 250mL bioreactor will be tested by therapy developers working on cutting-edge iPSC-based treatments. Plasticell will assess the system's ability to expand and differentiate stem cells into functional natural killer (NK) cells for cancer immunotherapies. Rinri Therapeutics will use the reactor for the expansion of Otic Neural Progenitors (ONPs) as part of its auditory-neuron programme targeting sensorineural hearing loss. Both partners will evaluate yield, viability, and functionality of the resulting cells.

The data generated will support therapy developers in progressing toward clinical and commercial manufacturing and help accelerate adoption of Sterling's bioreactor platform across the regenerative-medicine ecosystem. By demonstrating that scalable, cost-efficient production of iPSC therapies, this project aims to reduce costs, shorten development timelines, and unlock broader access to life-changing cell therapies.

Our initial target market is iPSC-based therapies, but the bioreactor is applicable across engineering biology and a range of cell & gene therapy modalities. It's core capabilities, scalable, controlled, and reproducible cell processing, are modality-agnostic, enabling future expansion into organoid manufacturing/mesenchymal stem cell production/other advanced therapies as the platform matures.